Baseball cap face shield

Crossen Engineering is a leading manufacturer in Northern Ireland of custom-made metal and polymer parts. We provide a full service from component design and prototyping to complete production. This includes change mould, aluminium tooling and metal pressing techniques for cost effective prototypes ahead of full production. In response to the needs emerging from the Covid-19 crisis, Crossen Engineering became involved in a project to manufacture and supply face shields, on a fast timescale, to front line NHS staff.

Response from the general public and non-NHS groups to some tv coverage of this project was overwhelming and indicated a widespread need and desire for a face shield product suited to wider use.

The Crossen Engineering team considered what product features and characteristics might be needed to make a face shield with suitable functionality and appeal to this wider user group

The concept which emerged was to design and produce an innovative face shield suitable for widespread use which clips onto a baseball cap which is usable across a range of situations, easy to use, does not look intimidating, easy to purchase and low cost